C-Cell PoC - A step change wave energy device for providing efficient and affordable marine renewable energysystem

Zyba has invented a new wave energy paddle (“CCell”) that extracts energy from ocean waves. The innovative curved compound shape of CCell makes for a strong yet light structure, with superb wave energy absorption properties. In laboratory tests it extracts significantly more energy than comparable alternatives.
This project will develop numerical tools to improve our understanding of the interactions between the ocean waves and paddle structure through a detailed program of numerical and laboratory studies. These tools will be used to optimise the device for a range of conditions, culminating in the design of an integrated system for desalinating sea water using reverse osmosis (“RO”). A shortage of fresh water is a global problem, with a growing market for RO equipment on arid island communities.
The project includes three UK SMEs and two universities, with results to be disseminated in academic papers and conferences. If successful it will lead to sea trials.